University of the West of Scotland and ACS Clothing Limited

To embed automation and physical chemistry expertise, underpinning the design, development and implementation of a novel in-line garment sanitisation process; addressing existing batch process constraints and unlocking capacity for accelerated growth.